i2r Medical: Hand Rehabilitation Device

Hand rehabilitation is necessary following trauma, surgery or stroke. The aim is to improve the condition and mobility of the hand with the end goal being full mobilisation with maximum strength. However, to achieve this, a slow program of rehabilitation is required to reduce the stiffness caused by the shortening of the tissue and ligaments. Without this rehabilitation the consequence is often the loss of use of the hand. Due to the complexity of the human hand, medical devices are used for the rehabilitation and are categorised as either Passive Range of Motion (PROM) or Continuous Passive Motion (CPM). PROM devices are basic in their design and only aid the therapist in providing the correct rehab. CPM devices are more complex electromechanical products but have the benefit of providing an automated mechanical movement, programmed by the therapist. The CPM products are limited in the fact that they cannot be used by the patient outside of a clinic.
This is to the detriment of the patient as the amount of hours that they can receive hand rehabilitation is limited to the time in clinic.
It is our intention to fill this market gap by designing and developing a device that can be used by the therapist to set a treatment regime and then remaining with the patient to enable them to continue their rehabilitation at home.
The challenge is to design a device that can perform to the level of the large CPM's, but with the ease of use and simplicity of a PROM product. Satisfying this will enable one device to be used across a range of treatments and rapidly improve the recovery time of the hand.